Delivery Mate: A Recipient-Centric Solution to Delivery Management

With online shopping predicted to grow to £15 billion by 2010, there is a need for a new delivery model. Delivery Mate is that solution. By focusing on the user experience, Delivery Mate offers a new way of looking at deliveries, whether the recipient is a householder, business or public body. Delivery Mate puts the recipient in control. It enhances the customer experience while reducing pollution and congestion. It improves business efficiency, enabling all businesses to compete on a level playing field, and provides service levels and choices to recipients that are not currently available through existing providers.